Panel member decision-making in the Children's Hearing System regarding contact arrangements for children on Compulsory Supervision Orders

The purpose of this research is to examine panel member decision-making within the Children's Hearings System in Scotland with regard to contact arrangements for children on Compulsory Supervision Orders.